RUBIVet: Rapid Urine based Bacteria Identification for Veterinary Applications

According to a recent survey of 532 veterinary surgeries by the Royal College of Veterinary Surgeons, 99% had noticeable reductions in weekly turnover, with 66% reporting reductions of 51% or more, as a result of social distancing measures implemented during the covid-19 pandemic. 451 of the 532 veterinary surgeries also reported that they had now moved to remote consultations which included new and repeat prescribing. 2-day laboratory testing has been the main stay for diagnosis of bacterial infections for nearly a century and is inherently sub-optimal for remote consultations. Our motivation is to challenge this distinct lack of innovation in this market and address the growing frustration amongst modern veterinarian with a simple, all-in-one solution to urine testing in animals.

In this project, we will be working closely with veterinary market leaders Anvajo GmBH, to deliver a rapid bacterial identification platform on Anvajo's pre-existing fluidlab R-300 device. This would maintain the same quality of results expected from a full laboratory analysis at a fraction of time, cost and inconvenience of the gold standard.